Development of low embodied energy, lightweight, 3D honeycomb structures from hybrid Composite Materials as a direct replacement for oil based polymers in product manufacture.

This project will develop innovative composite materials formed from sustainably derived materials. There is significant innovation in the use of novel binders (inorganic silicates and geo polymer binder technology), fillers (straw or recycled glass fibre). Products will have reduced materials costs, higher technical performance and a low embedded CO2 as compared to current materials. E4 Structures is an established manufacturer of structural composite components with expertise in materials development. They have identified both a clear market need and potential customers for this new technology.